The Robert Gordon University and Asksenti Limited

To develop a software system which can accurately detect and understand topics, opinions, emotions expressed by humans in various conversations such as product reviews, complaint emails, or voice calls.